Development of novel attenuated PRRS vaccine and disease model.

PRRS is widely regarded as the most economically important disease in swine, estimated to cost global swine producers in excess of £1billion per annum in production losses alone. These losses are largely the result of a failure to develop and deploy effective vaccines. Cambivac aims to produce vaccines that more effectively control the disease and can respond rapidly to emerging threats. We believe the technology under development collaborating with Moredun in this study, ultimately deployed towards effective PRRSV vaccines could derive substantial earnings for the UK animal health industry and be an important tool to combat the challenges posed by PRRS disease